Queen Mary University of London and Archipelago Technology Group Limited KTP 24_25 R4

To develop noncontact technology for the application of thin barrier coatings to 3D-shaped moulded-fibre containers, and thus to enable paper packaging to replace plastic packaging.